Targeting Salmonella subversion of cellular senescence to combat antimicrobial-resistant typhoid fever

Antimicrobial-resistant typhoid fever
The world faces epidemics of antimicrobial-resistant (AMR) typhoid fever caused by Salmonella
Typhi that underlies 12 million cases / 129 000 deaths each year. For example, AMR typhoid
increased from 7% of cases in 2010 to 97% by 2015 in Malawi, Southeastern Africa, where typhoid is
endemic and is the predominant cause of bloodstream infections among adults and children.
Developing 'strategies to identify and treat' S.Typhi-infected individuals is a WHO research priority.
Understanding how infection develops and identifying effective control strategies is vital to typhoid
elimination efforts.
Typhoid toxin damages human cells causing an ageing-like process called senescence
A major virulence factor implicated in typhoid is the typhoid toxin of S.Typhi. We discovered that the
toxin induces DNA damage responses in human cells that accelerates an ageing-like process called
senescence ( Ibler et al 2019, Nature Communications) . Senescence is an innate defence against
cancer in early life but deregulation of senescence underlies age-related diseases. Human cells
undergoing toxin-induced senescence released a stress secretome, which established a senescence-
associated secretory phenotype (SASP) in bystander cells that were rendered more susceptible to
infection (ElGhazaly et al 2023, Cell Reports) . This makes sense as infections are harder to combat as
we age but whether pathogens hijack host senescence to cause disease is unclear.